University of Portsmouth Higher Education Corporation and Rethink Productivity Consulting Limited KTP 24_25 R4

To apply AI-driven systems for retail, hospitality, and manufacturing to optimise capacity management and operational efficiency in response to customers demands. This innovative solution leverages advanced AI to analyse movement patterns, providing real-time insights while ensures compliance with data protection regulations, driving smarter business decisions and operational excellence.